Text-Analyticsfor Major Event Detection

This project is concerned with developing computational statistics and machine learning methodology fortext-analytics. In particular weare interested in detecting the occurrence of major events (eg. major traindelay) when in the data (for example, tweets) there is often information about minor events too (eg someone tweeting/complaining because their train was 3 minutes late).